Investigating the role of homologous recombination at centromeres

Centromeres are essential repetitive DNA regions that are rapidly evolving. DNA breaks and recombination within centromeres are strongly associated with tumourigenesis. Despite this, how centromere integrity is maintained is not well understood. Loss of homologous recombination factors, BRCA2 and PALB2, has been associated with various cancers displaying high levels of centromere instability. In this study, I aim to investigate the source of spontaneous centromere breaks, previously observed by our lab, and assess the possible role of homologous recombination factors in repairing these lesions and maintaining chromosome and centromere stability. Understanding the DNA damage response at these genomic regions will provide valuable insight centromere evolution and reveal potential new targets for cancer chemotherapies.